Format Foundry - Time-Saving Tech for Video Creators

Format Foundry is a new AI-powered tool from Accordion Innovation Ltd that will save UK creators, organisations and companies hours of video creation and editing time and put them at a competitive advantage.

It allows one source video to be - with the help of automation - re-produced in multiple versions that are the ideal length and correct framing format for all the major social media platforms. No more hours lost re-versioning or re-shooting.

Format Foundry builds on the existing tech in Accordion Innovation's breakthrough product - Accordion. This gives control over duration of content without speeding up and whilst maintaining tone, structure and feel.

With the addition of a new re-formatting tool, Format Foundry is able to take one source video and automatically (or semi-automatically for more creative control) generate all the different video versions that the major social media platforms require.

With video the undisputed key tool for communication, entertainment, influence and marketing (especially for young audiences) Format Foundry increases the UK creative sector's ability to express themselves and increase reach, impact and revenue.